Covariant Compton Scattering in Black Hole Systems

In 2019 the Event Horizon Telescope (EHT) Collaboration published the first image of a supermassive black hole (SMBH) from the galaxy M87. In 2022 the EHT then published an image of the SMBH in the heart of our galaxy. These images revealed a bright emission ring enclosing the 'event horizon' of the SMBH. Accurate measurements of these images provide new constraints on BH mass and spin, the mechanisms powering accretion and relativistic jet collimation, and even enable novel tests of general relativity.

Multi-frequency observations from black hole systems are essential to understand their fundamental properties and governing physical processes. These observational data contain a wealth of information concerning the central compact object and its surrounding environment. Extracting this information requires detailed calculation of how the emergent radiation is absorbed, re-emitted, and, most challengingly, scattered. Scattering of radiation is a non-local process, redistributing energy and momentum, and plays an essential role in the spectral properties of electromagnetic radiation, especially at high energies.

The goal of this project is to develop a GPU-accelerated code to calculate Compton scattering of electromagnetic radiation in general string gravity systems, with a particular focus on black hole systems. This will then be used to calculate the spectral energy distribution (SED) of EHT targets. First, the broadband SED of the M87 SMBH will be accurately modelled using multiple years of observational data, via time-dependent 3D general-relativistic magnetohydrodynamics (GRMHD) simulations. The code will then be used to model the multi wavelength flaring activity observed in the Galactic Centre. Using observational data of these Sgr A* flares as constraints, the connection between lower-energy (radio-UV) flares and X-ray (and gamma-ray) flares will be studied for the first time using self-consistent radiatively-cooled GRMHD simulations of the accretion flow. This work will provide important new insights into the spectral processes and their evolution in black hole systems.